Evolutionary impacts of genomic rearrangements

This project will use genomic analyses in butterflies to investigate the evolution of chromosomal rearrangements and the genes they affect, both within and between species.